The cultural transmission of Mongol institutional models in late medieval and early modern Moscow

In my proposed research, I intend to delineate how institutional models derived from the Qipchaq Khanate ('Golden
Horde') influenced Muscovite rulers' modes of governance, from the reigns of Vasilii I (1389-1425) to Vasilii III (1505-33).
Starting from Allsen's framework of 'cultural transmission' - in which the Mongols figure as active agents of exchange - I
will investigate the range of extant secular and monastic charters, dating in particular from the late fourteenth century
onwards, to explore how far the grand princes appropriated the khans' administrative structures. My work will comprise
three strands of enquiry. First, I will utilise the charter evidence to trace Muscovite institutional evolution, focussing
initially on Ostrowski's assessment of the 'dual' civilian-military administrative system, and the shared attributes of iqta
landholding with pomest'e; subsequently, I will also explore fiscal transmission, through the evolution of the tamga, and
the extent of Qipchaq influence on judicial practice. Second, I will integrate these administrative developments with
Muscovite ideological currents, to evaluate how far Mongol models were employed in ideologically distinct ways. Third, I
will situate Muscovite processes within the wider interplay of nomadic and sedentary societies in western Eurasia: I am
especially interested in comparing Moscow with the Mamluk Sultanate, as spheres of cultural transmission less initially
obvious than the Ilkhans or Yuan China.